Secure-V2B: A hardened cyber security technology for integrating smart cities with V2X

The concern in the industry is a mix of V2X platforms that have varied security robustness, relying on software encryption and not hardware cryptographic solutions; leading to holes in cyber security and avenues to large scale attacks on not only the chargers but the energy infrastructure that powers our country.

Smart buildings manage their power consumption during the day to take advantage of low rate / off-peak electricity rates and can move peak loads over time. They also provide long-stay carparks which will become increasingly populated with V2X vehicles over the next 5 years.

This project aims to securely integrate the power management systems in smart buildings with the growing number of V2X of vehicles, combining outputs from a previous innovate UK project (Petalites SDC AC Vehicle chargers). This capability allows for:

* peaks in grid-provided electricity demand to be shifted further in time than is currently practicable
* car parks to supplement a neighbouring building's power needs during high transient energy demands from the building's occupants or systems

The project will address the barriers to widescale adoption of V2B as follows:

1) Break a V2X technology adoption deadlock by accelerating the rollout of highly secure, beyond PAS1878/PAS1879 ISO15118-20 compliant SDC AC chargers.

This will be achieved by

1\. 1\. Petalite's hardware cryptographic solutions PAS 1878/PAS 1879 compliant smart AC chargers to include bi-directional V2X power transfer capabilities

1.2\. Petalite's site-level charging station monitoring systems to participate in bi-directional V2B power activities with third party energy management systems using SmartCore.

1.3\. Vanti SmartCore building management and monitoring system to take advantage of the aggregated power storage provided by V2B capable long-stay car parks.

2) Widening the economic viability of V2X

* Extending V2X participation by securely aggregating V2X capabilities around multi-tenanted residential or commercial that have a V2X on-site.
* Community V2X gain-share models can emerge.

3) Improving energy forecasting and V2X reconciliation

3.1 Develop data collection systems to 3.1.1 support modelling how the EV (Electric Vehicle) battery presence and storage capabilities change over hours and days

3.1.2 gather sub-second resolution data regarding the amount of power being stored in or retrieved from EV batteries over time.

This data will

* facilitate energy market participation so building operators and EV owners are compensated and encouraged to participate in V2B / DSR services
* help to build AI models giving decision support around load scheduling and power management through V2B flexibility options at the local site